Direct Control of Human Gene Expression by HIV Proteins

AIDS is one of the most destructive epidemics in human history. HIV, the cause of AIDS, has killed over 25 million people, including 3 million people in 2005 alone. Although anti-viral drugs can slow the disease, there is still no cure or vaccine. HIV, like all viruses, needs to use the cell‘s normal machinery to replicate itself. In response, the cell has developed mechanisms that prevent virus replication and trigger an immune response. Recently, it has become clear that HIV takes control of its host cell to create an environment conducive to virus replication and transmission. HIV turns on human genes that help infection and turns off genes that aid the immune response. This may be the Achilles heal of HIV. Preventing HIV from using human genes would block virus replication and, because human genes rarely mutate, this will not lead to HIV resistance. Richard Jenner seeks to use advanced technologies that scan the human genome to discover all the human genes that HIV controls and to learn how HIV controls them. This work, to be carried out at University College London, will identify genes needed by HIV to replicate and provide targets for drugs that will prevent HIV infection.

Technical abstract
Human immunodeficiency virus type 1 (HIV-1) infection is accompanied by changes in host gene expression that appear to aid virus replication and transmission. The HIV transactivator Tat is able to recapitulate many of these expression changes when expressed alone in cells. The mechanism by which Tat alters human gene expression is not well established. Tat activates HIV gene expression by an unusual mechanism; the protein binds to an RNA stem loop formed in nascent viral transcripts and recruits host transcriptional elongation factors to activate stalled RNA polymerase II. Tat has also been shown to bind to IL6 and SOD2 mRNA, offering the tantalizing possibility that it may act through a similar mechanism to regulate the expression of human genes. Recent work has suggested that Tat is also able to interfere with miRNA-associated gene silencing.

I hypothesise that HIV Tat localises to human genes to directly regulate transcription. To test this, I will immunoprecipitate epitope-tagged virus proteins from cell lines and HIV-infected cells and identify bound RNA and DNA using custom DNA microarrays containing probes for human mRNAs and promoters. This method, known as location analysis or ChIP-Chip, was pioneered by my current mentor and we have further developed the technique to map protein-nucleic acid interactions at high resolution. I will combine RNA fragmentation and oligo-dT selection with high-resolution mapping to determine whether Tat binds to the 5‘ end of immature mRNA during transcription. The microarrays will also contain probes for human miRNA sequences to identify any association of Tat with miRNA transcripts. Gene expression analysis of cells expressing Tat mutants will be used together with ChIP-Chip of host transcription factors to determine the mechanism by which Tat regulates the expression of its target genes. The ability of Tat to alter cellular gene expression may have been selected because it aids virus replication. I will therefore also test whether the host factors targeted by Tat promote or inhibit HIV replication and infectivity. HIV encodes two other nucleic acid binding proteins, Vpr and the RNA export factor Rev. Vpr associates with Tat and enhances its ability to activate HIV transcription. I will test whether Vpr and Rev bind to human DNA or RNA and whether Vpr modulates Tat activity at human genes. The interaction of HIV proteins with human RNA during transcription, RNA export or gene silencing would represent new paradigms for virus-host interactions and provide potential host targets for therapeutic intervention.